ComXo CE Plus

"ComXo are happy to announce that we have successfully gained Government funding through the Innovate Voucher Scheme. To support our need to provide our customers with the reassurance that we comply with a Government certified security standard in the solutions we develop.
"